PreSize Stenting - medical software that allows pre-operative rehearsals of stenting surgeries to reduce complications

"Our goal is to make cardiovascular surgeries more efficient and safe. This project develops the PreSize Stenting Platform, a novel solution that helps clinicians plan and rehearse stent placements inside blood vessels. Using cutting-edge computational modelling, we make the best use of available patient scans and stent device mechanics to accurately predict the behaviour of devices inside each patient's vessel configuration. This allows clinicians to optimise device selection, reducing the number of complications and the associated cost of stenting surgeries for hospitals and our society.

We are a start-up company specifically created to bring this technology to hospitals. We are currently incubated by The Royal Academy of Engineering. The results of our previous projects have received numerous awards, including the NHS Innovation Award 2017 from Health Enterprise East (HEE). Oxford Heartbeat was also the national Winner at the prestigious Medilink UK Healthcare Business Awards 2017, the Finalist of Pitch@Palace organised by His Royal Highness The Duke of York and was recently named the ""Best Healthcare Start-up of 2018"" by WIRED magazine.

We were also featured in two Forbes articles as ""founders striving to change the world"" and ""one of the new British start-ups to watch closely"", and two WIRED articles: ""These are the healthcare start-ups you need to know about"" and ""From AI doctors to 3D X-rays, the future of healthcare is already here"", as well as in The Times, Financial Times, etc.

Our aim is to grow Oxford Heartbeat to be the leading provider of clinical decision support tools, to improve healthcare and define the medicine of tomorrow."